Data Intensive Science Translation Fellow

The aim of this STFC Innovation Fellowship is to translate expertise developed as part of the astronomy research programme at Durham University into applications in industry. Durham Astronomy represents one of the biggest research efforts in extra-galactic astronomy in Europe, with world leading expertise in the simulation of cosmic structure formation, wide-field galaxy surveys and observations of the high redshift Universe. To date there has been little transfer of the research skills and methodologies developed in the academic research program into other sectors which face similar problems and which could benefit from techniques and approaches we have developed.

The proposal focuses on innovation transfer in three areas: i) image analysis, ii) multi-parameter model optimisation and iii) techniques for processing and mining large and sometimes incomplete datasets.

We have identified three diverse industrial partners who can potentially utilize the research expertise developed in Durham Astronomy: i) Kromek, ii) Atom Bank and iii) Modus.

The Fellow will be based in Durham University and will be seconded to the industrial partners, and will have university and industry mentors.

This proposal cuts across academic disciplines and research council support at Durham, building new collaborations with experts in image analysis from the Department of Computer Science and in multi-parameter model optimisation and model emulation from the Department of Mathematical Sciences.